Clinical evaluation of advanced prototype medical device for dental caries assessment

This project will design, develop, produce and clinically evaluate an advanced prototype of the Calcivis dental caries (decay) activity assessment system. There is a significant unmet need in dentistry to differentiate early dental lesions that are actively demineralising from those which are less likely to progress to cavitation. Calcivis is unique and innovative because it deploys a photoprotein which produces light in the presence of the calcium ions being released from an actively demineralising tooth surface. In combination with a customised intra-oral camera it produces a demineralisation map of the tooth surface. To date, a basic prototype of the camera has been used to demonstrate proof of concept in extracted teeth but this project takes a significant step forward as it enables an advanced prototype reflecting detailed input from dentists to be refined, produced and evaluated in the clinic.